Targeted supply chain ethylene removal to control the development of fresh produce

Fresh tomatoes and peppers are high value crops and are an important part of a healthy human diet. These products are highly perishable and are subject to peaks and troughs in production. Low temperatures are currently used to extend shelf life, but the shelf life is short and energy costs are high. As a result, the supply chain for such products remains unacceptable wasteful. A plant hormone, ethylene, is key to the ripening process, the production of which can be minimised by the use of chemicals. Chemical application however remains a barrier to consumer acceptance; the project will develop the use of an innovative non-chemical non-contact technique which safely removes ethylene from the air around fresh produce. Commercial scale trials and laboratory investigations will be conducted to establish when and how to safely suspend ripening within the supply chain to deliver safe, high quality nutritious fresh UK produced food to the consumer.